Electric Drive-system

The project involves the development and production of a drive system that enhances and operates with a centreless wheel. This highly integrated system has many applications and will be used for an electric concept vehicle. This will enhance zero carbon emissions and produce a more affordable e-concept car. It will produce a zero-emissions vehicle that will have unique benefits:-

Height adjusting wheel that can range from ground 0 point to highest point of ground clearance - 4x4\. As the steering, suspension etc is in the drive system unit the electric vehicle will not have an axle therefore the car can provide the highest point of ground clearance.

The height adjustment aids mobility and disabled users. easy-load for the boot etc. The electric centreless wheels provide unique vehicle design and improved aerodynamics. The electric drive system is very suited for SMART/Autonomous vehicles.

The 4 wheel drive-systems will operate the E-Concept vehicle and provide manoeuvrability that produces 360 degree wheel function which provides parallel parking. Ideal for parking in small spaces creating possibility for space-saving parking zones - eg. beneficial for urban/city living.

Due to road-reading technology now available the drive-system, operating the centreless wheels, can adjust height whilst in motion therefore providing a vehicle levelling at all times.

Benefits include possibility of a ditch-safety system as the vehicle can lower to 0 ground position, this would be a beneficial feature for autonomous vehicles also. 0 ground position is an excellent position for induction charging. Therefore this gives the possibility of home-charging and more effective charging points in urban/city zone.

Huge Market potential significant UK and overseas market for this product. EV manufacturing is 3rd biggest market. 11 key players including Volkswagen Group, Nissan Group & Jaguar Land Rover. EVs are currently sold in 60 countries, with most sales (1.65%) in developed countries including China. \>2 million EVs were sold in 2018\. Market Sizes: We estimate the total global addressable market to be £13.76B (2.1M EVs sold pa \* £32,000 estimated license value). Post-commercialisation, we expect to be able to capture 2% TAM within 5 years (£36M pa).

This project meets Govt priorities Re:- electric cars and achieving zero carbon - the Grand Challenges contributing to becoming a world leader in shaping future mobility and tapping into revolutionary electric transport The UK Government has outlined its commitment to support EV production and R&D within ISCF which this project will help to address this.